Controlling Diffusion Models for Counterfactual Inference

Throughout my PhD, I intend to bridge the gap between deep
counterfactual inference and classifier-free guided diffusion models. In doing
so, we will explore changes to model architectures and test-time algorithms to
facilitate counterfactual inference, as well as explore applications of causally
grounded diffusion processes for zero and few-shot problems.

Medical Imaging